Choice with errors

Substantial experimental and empirical evidence has been gathered in recent years showing the inadequacy of the standard rational agent paradigm to capture observed choice behaviour: people do not save enough for retirement, buy insurance on white goods by paying over the odds, and succumb to advertising by purchasing a suboptimal good. Although economic theory offers now a vast collection of specific "behavioural" and bounded rationality models of choice to address these issues, we still lack a broader framework of analysis developed at a level of a generality comparable to that of the standard utility maximisation model. This is on the face of it not too surprising: after all it would seem that there is only one way to be rational but many ways of being irrational. The premise of this research proposal is that the field is ripe for generalisations and at least partial unification, which are our initial aims.

Behavioural/bounded rationality ideas are becoming relevant in policy thinking. As a leading example, consider the well-known "nudge" idea of Thaler and Sunstein. The "Save More Tomorrow" scheme (Benartzi and Thaler) gives workers the option of committing themselves now to increasing their savings rate later, leading to dramatic increases in employees savings rate. After adoption of this scheme by several US companies, the UK Department of Work and Pensions has been investigating the effectiveness of alternative pension enrolment schemes based on such a programme. And the recently instituted Behavioural Insight Team (so called "Nudge unit") of the Cabinet Office has already made some inroad into overseeing how the tools of behavioural economics can be used to induce decision makers to make the choice that is most desirable from a public policy perspective. For instance, a behavioural economics inspired trial is being setup to encourage smokers to quit. However, the evidence about the actual general effectiveness of simple nudge policies is still unclear and there is little by way of a proper formal analysis of the idea. Moreover, there are a number of complex situations where the desired objective is more nuanced than simple enrolment/non-enrolment decisions.

It is difficult to address such types of questions without a more fully fledged framework of boundedly rational choice behaviour, which we intend to develop.

The core idea of this project is that the agent's behaviour is partly governed by "true" preferences (which we interpret as expressing the agent welfare and will permit us to carry out welfare analysis); but that, for a number of reasons, the agent may make errors. Errors in our approach can be conceptualised as the failure, on the part of the agent, to apply preference maximisation (i.e. to be rational) over the entire set of physically available alternatives (and hence to act in a globally optimal way). In other words, while some courses of action are physically available to the agent, he fails to consider them: for example, they may not be salient, or they may be excluded from assessment on psychological, ideological, moral or social grounds (before their "utility" is even considered). We show that this framework subsumes a large number of existing models of bounded rationality.

We propose to develop a formal probabilistic general model that captures this idea. Further, a number of more specific and policy relevant models will be analysed, in particular to answer questions regarding the so called "dependency culture" and the design and welfare evaluation of schemes inspired by the nudge approach mentioned before.

Potential impact
We expect our research to be of interest to both other scholars in academia as well as policy-makers. We discuss the impact for academic beneficiaries in the relevant section of this application. As for policy-makers, obviously using the wrong model as a framework for analysis and policy guidance can lead to consequences that are very different from the ones originally envisaged. Boundedly rational behaviour can lead economic actors to respond to incentives differently from standard utility maximising agents, and either neutralise the desired policy outcomes, or lead to unwanted consequences. For this reasons we believe our results will be useful for policy-makers. The ideal end user of our research in this respect is an economist working for the Government Economic Service (GES), and our objective in this respect is to inform such operators of the new developments and provide the tools to bring a new perspective to real policy making. Possible positive consequences would be to increase the effectiveness of public services and policy. Indeed, the British government is reactive to relevant input from academic research: the establishment of the Behavioural Insight Unit of the Cabinet Office by the current government shows that there is an appreciation of behavioural issues in policy circles. We would hope that the insights from our research will in time find their way in government reports and policy documents.

We will be seeking to circulate our outputs among the economists working in the GES exploiting the PI's link with them as a previous Academic Assessors for the GES Economic boards (part of the GES hiring process). Professionals in the GES are an important target audience in terms of the non academic impact of the proposed research, since they advise ministers and senior officials and help shape the details of various economic policies. In addition, we will seek to establish links with the Behavioural Insight Team of the Cabinet Office. In tailoring our approach to these end users we will be seeking the advice of one of our colleagues, Prof. David Ulph, who used to work as an economist for that Government department.

The way we think the results of our research may benefit policy makers is by informing policy on the different ways boundedly rational agents may respond to incentives, which, as we highlighted in the case for support, may be very different from the standard rational agent paradigm. Indeed, we expect to be able to formulate policy implications of the models developed in the second and third strands of our research directly into the resulting research papers. As for engagement with potential users outside the economic profession (e.g. in the legal, consumer research and marketing profession), both PI and co-PI have some experience in disseminating technical material to audiences of interested audiences with no or little economic background (e.g. the non technical survey "Arbitration and Mediation: an Economic Perspective", by Paola Manzini and Marco Mariotti, written for the legal publication European Business Organization Law Review), and we plan to write at least one non-technical and accessible paper to explain the main open problems and summarise our main findings.

Of course, all materials generated in the course of the grant (including both academic and non academic working papers) will be publicly available via a dedicated website.

The nature of the project is such that we do not envisage the commercial exploitation of our results.